Energy Innovation for Reducing Post Harvest Loss

The project uses patented heat recovery and airflow technology, coupled with solar thermal technology for agri-processing in Kenya. Working with producers and processors in value chains such as Moringa and mango - the project will deliver value for smallholder farmers by reducing post-harvest losses that occur when products are spoiled before they can reach the market.

The project will demonstrate the effectiveness of solar-thermal drying for Moringa processing by designing, building and commissioning a high capacity dryer able to operate 24/7 powered entirely by renewable energy at a Moringa facility that serves 500 farmers. The solar thermal system has considerable benefits in comparison to existing technology - including faster drying, the delivery of a constant temperature that can be remotely monitored; lower cost and ease of installation. This will facilitate the production of higher-quality products that meet the quality requirements of international buyers looking to expand supply chains in the East-African region. Besides this, the project will carry out capacity building and training, including practical demonstrations of the solar thermal drying systems to increase awareness of the potential for renewable energy to deliver economic and social benefits in agricultural value chains.